Orphan Drugs Outcome Decision Support

The project will focus on outcome measurement products for medicines treating rare diseases. Closing a gap in community engagement in drug effectiveness monitoring.